Optimising Language Model Pre-Training and Inference Efficiency

Large language models (LLMs) have shown impressive ability to solve various tasks. However, it is costly to both pre-train an LLM and deploy an LLM service. Thus, optimising the pre-training process and improving the inference efficiency of LLMs are of great value. For the LLM pre-training, we find the sequence composition strategies can significantly impact the performance of LLMs; our proposed retrieval-based pre-training sequence composition method and intra-document causal masking can improve LLMs on various downstream tasks. For the LLM inference, we find that attention distributions over the context during decoding are highly correlated to the L2 norm of keys' embedding, where a low L2 norm of key embedding usually leads to a high attention score; based on this observation, we propose to reduce the size of KV cache by only keeping the KV pairs with low L2 norm, which can compress 50% and 90% of KV cache without decreasing the accuracy on language modelling and passkey retrieval task.